National Rail Assistance Auto-Validation

**Context and challenge**

At present over 5% of all rail journeys are taken by disabled passengers, with a diverse range of assistance requirements. However, whilst technologies already implemented by Transreport have supported a wider step-change in accessibility, there remains no real-time automatic validation of accessibility equipment/facilities availability during booking, or means to validate a proposed travel plan in real-time.

Even booking in advance therefore gives no guarantee that listed accessibility facility/equipment will be available/functioning; ultimately, disabled passengers hope for the best on the day, with potentially upsetting consequences.

These translate to specific inventory, data management and operations challenges underpinning a lack of existing technology that can validate a given journey in real-time to realise a zero-time booking-window.

**Project vision**

In response, Transreport are developing a platform-level solution to automate the validation of bookings including specific passenger assistance requirements. Uniquely based on new TOC data streams and crowd-sourced passenger data, the project seeks to deliver a highly interactive demonstration to operating staff and end-users in order to validate direct benefits for train operating companies and passengers.